Low Carbon Mild Hybrid Electrified Diesel Optimised Powertrain – HyBoost 2

HyBoost 2 takes on the benefits shown from the original TSB HyBoost “Intelligent Electrification” project and moves to the next generation of electrification of mild hybrid technology to deliver a Diesel engine Ford Focus vehicle to less than 70 g/km as measured on European Drive Cycle CO2 with at a cost still significantly lower than a Hybrid Electric Vehicle. Application of 48V technology combined with synergistic 48V ancillaries and advanced thermal systems and waste heat recovery technologies will enhance base engine efficiency and assist in achieving extremely challenging emissions targets. Vehicle driveability and performance attributes will be optimised through effective application of BSG torque assist and IP around driving modes enabled with 48V mild hybrid technology.